Nodum - on street residential charging for terraced homes.

We have developed a solution which allows residents of terraced homes to connect an EV to their home tariff. This uses a discreet cable support mechanism which deploys above the footpath. Our solution provides access to cost effective and lower carbon intensity home charging for many of the 8 million people living in terraced homes in the UK. Our system can automatically deploy itself and the charging cable if enabled by the user to generate co-charging possibilities.